Regulating Time: New Perspectives on Regulation, Law and Temporalities

Questions relating to time are implicated in some of the most compelling contemporary political and social issues. Scholars from a range of disciplines have analysed, for example, the impact of new technologies on how people understand time; how our expectations of the 'life course' have changed with new family forms; and how clinical ideas of time influence decisions in the medical sphere. Similarly, reflecting on temporal concepts and their effects is very important when we think about law's potential in tackling pressing political and social concerns. Yet time remains relatively under-explored in scholarship on regulation and law. In these disciplines, research on time has, to date, been concentrated in only a few key areas, such as labour law (e.g., legal struggles over the working day and 'work-life balance') and environmental law (the question of what regulation can do to help mitigate climate change beyond our own lifetime).

Featuring workshops, collaborative events with NGOs and health service providers, an international conference, and an edited book, this network will support a wider sustained conversation about how regulation and law shapes our experiences of time and how concepts of time influence law and regulation. The network will enable us to advance and deepen research in this area through the cross-fertilisation of ideas and research methods between law and other humanities scholars, and between academics and stakeholders in a range of fields.

The broader public implications of research on regulation and time will be central to the network's activities. Public knowledge about the network will be supported through a website, social media, and via network organisers' appearances in the broadcast or print media. Through collaborative events co-organised with the Terrence Higgins Trust and the British Pregnancy Advisory Service, as well as publications and media appearances, we will map how academic research on regulation and time is relevant to current legal and policy challenges. Working with an experienced legislative drafter from the Office of the Parliamentary Counsel, and engaging with the Cabinet Office's Good Law project, we will initiate debate about how time is written into legislation and the implications this has for legal clarity. This aspect of the network will facilitate a productive dialogue between researchers, legislative drafters, policy makers, health service professionals, and wider publics, so that we can begin to develop new ideas for research projects and academic-stakeholder engagement.

Whilst we hope that the initial phase of the network will be funded in the proposed form by the AHRC (the subject of the current application), during the life of the network we will solicit suggestions from participants and encourage future collaborative research, other funded projects, and a longer-lasting network. We will devote one session at the final conference to future planning for the network, exploring the potential of applying for funding from the AHRC (Follow-on Funding), Leverhulme Trust (e.g., Research Project or Programme grant if applicable) or COST (European Cooperation in Science and Technology).

Potential impact
As detailed in the Pathways to Impact attachment, the Regulating Time network will forge collaborative engagement with a range of key stakeholders, e.g., government lawyers, non-governmental organisations, lawyers, health practitioners, charities, museum and oral history specialists, and an author. Such engagement is at the heart of our research question D: how might academic research on regulation and time learn from stakeholders? How might collaborations between academics and stakeholders in this field engage with, and shape, wider public perspectives on time and regulation?

We have worked with the following stakeholders to ensure joint exploration of these practice-based research questions, with the aim of generating impact in a range of areas during and beyond the initial phase of the network.

1. GOVERNMENT, LEGISLATIVE. The Cabinet Office recently launched its Good Law initiative, aiming to make laws clearer, more effective, and more accessible to non-lawyers in the age of advanced digital technologies and social media. Through our engagement with Hayley Rogers, who leads on this initiative and who will speak at event 1 and act on our AG, the network will be well placed to contribute academic and other stakeholder perspectives on regulation and time to debates about the reform of legislative drafting and data management.

2. POLICY ACTORS AND NON-GOVERNMENTAL ORGANISATIONS. Through an event jointly planned with the Terrence Higgins Trust (THT), we will explore how lawyers conceptualise time when addressing HIV-related issues. Featuring academic speakers (including the PI), NGO representatives from THT and beyond, legal advisors and people living with HIV, we will begin a multi-disciplinary conversation, challenging the time-related assumptions that structure legal responses to HIV.

3. HEALTH SERVICE PROVIDERS, PRACTITIONERS, AND PATIENT CHARITIES. An event supported by the British Pregnancy Advisory Service (bpas) will engage academics and key stakeholders in conversation about how concepts of time influence the regulation of abortion, considering practical strategies for public engagement in this area. The workshop will feature academic researchers, a lead healthcare practitioner involved in abortion care, a bpas representative, and a relevant patient charity (e.g., Antenatal Results and Choices).

4. MUSEUM AND ORAL HISTORY SPECIALISTS, AUTHORS. Events 1 and 2 will feature museum specialists and oral history experts (e.g. Dr Thomas Lean (Oral History of British Science, British Library)), helping us to explore how museum, oral history, and archiving techniques might shape our understanding of regulation and time. Building on this collaboration, we will discuss with Dr Lean a co-organised feature session on museums and archives in event 4, and other potential initiatives.

The prize winning historical novelist Annabel Lyon will give a feature session in event 4 on the ways in which artists understand and work with the connections between regulation and time (see Case for Support). We will consult with Ms Lyon from the outset on developing collaborative relationships with authors and artists.

5. WIDER PUBLICS. We will publicise network activities to wider publics through broadcast and/or print media, e.g., Radio 4's Thinking Allowed, BBC History magazine. Drawing on the expertise and links of our AG, we will continually assess the opportunity for wider public engagement and communication.